In-Pack Ohmic Food Processing

The principle objectives of the In-pack Ohmic heating project are to confirm the effectiveness of pasteurising / sterilising food products in-pack, using Ohmic heating techniques, to achieve enhanced food quality and safety from this rapid, gentle heating technique, and to confirm that the concept would be capable of scale-up to an industrial context.